Unlocking SEND Potential with STEM

Introduction

RobocodeUK is thrilled to unveil RoboVerse+, our next-level digital platform designed to democratise STEM (Science, Technology, Engineering, and Mathematics) education for all.

Our Existing Platform - RoboVerse

We've already made significant strides with RoboVerse, our initial initiative that arms learners with essential skills in Coding, Robotics, and Game Development through in-person teaching.

What is RoboVerse+

RoboVerse+ takes our foundational work into the digital space, providing an inclusive, adaptable, and engaging educational platform. Tailored specifically for young people from neurodiverse, ethnic minority, and disadvantaged backgrounds, this digital extension aims to level the educational playing field.

Technology and Customisation

One of the standout features of RoboVerse+ is its use of AI algorithms for personalisation. This feature assesses each student's strengths, weaknesses, learning pace, and style, subsequently tailoring the content and challenges for an optimised learning experience. Additionally, we provide specially-designed robotics kits to make the digital code come alive in the real world, thus enhancing both retention and comprehension.

A Revolution in Inclusion

RoboVerse+ isn't merely a technological advancement; it's a seismic shift in inclusive education. We're breaking down barriers in a sector often marred by exclusion and inequality. Our curriculum is universally accessible and richly interactive, offering a unique educational experience to each learner, regardless of their background or learning capabilities.

Our Vision and Goal

Through RoboVerse+, we aim not just to close the educational gap in STEM but to unearth a reservoir of untapped talent. In a digital age where everyone deserves the opportunity to excel, RoboVerse+ is our pledge to make this ideal a tangible reality.